Model Based Safety Analysis of Automated Driving Systems project

Connected & Autonomous Vehicles will transform the future of transport mobility. However, proving that CAV technologies are safe remains a key barrier in their introduction. Our research focuses on the safe and robust functionality of Advanced Driving Assistance Systems (ADAS) and Automated Driving Systems (ADSs) before commercial application can be realised. The complex nature of such systems requires development of both innovative methods of evaluation and the development of dynamic test scenarios. The student will be involved in creating a model-based safety analysis for ADAS and ADS. The student would be working on a system architecture. Understanding the system requirements and its influence on system on chip design and components (HW and SW) to allow for a seamless integration process.